Nottingham Trent University and Ashley's Strawberry Farms Limited AAKTP 23_24 R1

To enhance sustainable farming practices, improve food, nutrition security, and increase economic growth, the SmartBerry project leverages innovative technology to optimise growing conditions, increase yields, and reduce environmental impact in Nigeria's strawberry farming.